AI for state-of-the-art Space Weather Forecasting

Space weather is a potent natural hazard capable of substantial economic damage to the satellite industry, power outages
and harm to human health. Society's increasing dependence on satellite technology for environmental monitoring, navigation,
communication, and defence purposes means robust forecasting of this phenomena is of high importance to society. Research
will be conducted into providing forecasts using solar wind data and solar imaging using machine learning and artificial
intelligence techniques.

Space weather, added to the UK national risk register in 2012, is the complex interaction of the solar wind with Earth's
geomagnetic system. Extreme events on the sun, such as coronalmass ejections and solar flares, can result in powerful fluxes
of particle towards the Earth. This activity can cause a range of disruptions to crucial satellite services from momentary
disruptions to a complete loss of a satellite, such as the $640million ADEOS II environmental research satellite in the Halloween
storm of 2003 [1]. They can also cause power outages on Earth - the same storm caused a power outage in Sweden for 1 hour.
Providing machine learning approaches to forecast this activity will help society deal with this potent natural hazard.

Machine learning techniques will be researched to forecast indices and the state of electron radiation belts fromsolar wind
data. As mentioned in previous works in the field such as Sexton et al., 2019 [3], machine learning models struggle to
perform on the extreme storm event values due to their rarity. Techniques focusing on these rare events will be developed and
quantified. Furthermore, probabilistic techniques will be developed to provide uncertainty measurements in these forecasts
furthering works such as Chakraborty et al., 2020 [4]. It is also suggested that encoding physical laws into a model and then
calibrating the model using data will yield better results than data-driven approaches alone [2]. A study into how to apply
such 'grey-box' approaches to space weather forecasting will be conducted.

Solar wind parameters, and by extension geomagnetic activity, should be forecastable using solar images. Little work has been
published in using the algorithmic consumption of solar images for space weather forecasting purposes. Upendran et al (2020)
[5] achieve some success using pre-trained convolutional networks using the 211nmwavelength at daily resolution. Work will be
conducted to further this line of research, by looking at other wavelengths and using 10 years worth of data at higher resolution.
Space weather is a potent natural hazard that has the potential for severe economic damage. Research will be conducted
into state-of-art machine learning methods to forecast space weather conditions using solar wind and solar image data to
mitigate this risk.

References
[1] "Geomagnetic Storms." CENTRA Technology, Inc. 2011.
[2] "The Challenge ofMachine Learning in Space Weather: Nowcasting and Forecasting" Camporeale, E. American Geophysical Union. 2019.
[3] "Kp forecasting with a recurrent neural network". Sexton et al. Journal of Space Weather and Space Climate. 2019.
[4] Probabilistic prediction of geomagnetic storms and the Kp index. Chakraborty et al. Journal of SpaceWeather and Space Climate. 2020.
[5] Solar wind prediction using deep learning. Space Weather,18,e2020SW002478 Upendran, V., Cheung, M. C. M.,Hanasoge, S.,
Krishnamurthi, G.(2020)